Wireless EV "Charge on the Go"

"**The UK government has banned the sale of internal combustion engine (ICE) vehicles from 2040, and is targeting up to 40% of new van sales to be zero emission by 2030, yet with 4M vans on UK roads, and total van mileage increasing due to internet shopping, currently only 0.3% of new van sales are electric.**

With cities and towns also looking to address air quality through the introduction of low, zero emission and clean air zones and stricter emission standards (WLTP), **commercial fleets are under pressure to introduce low emission vehicles, such as electric vehicles (EVs), to minimise the impact on their business**.

**However many commercial fleet operators remain wedded to diesel or are hesitant to adopt EVs at scale**, as a result of conflicting government, industry and media reports, waiting for price reductions, and range, residual value and public charging infrastructure improvements.

**The purpose of this feasibility study and subsequent phase 2 demonstrator is to showcase an innovative and viable, wireless EV charging solution, the UEtwo, with real word benefits for commercial fleets**. By minimising the business disruption EVs can pose, we aim to give commercial fleet managers the confidence to accelerate the move to EVs than would otherwise be the case."